Engine Based Driveline Disconnect for Downsizing

Caterpillar UK Engines Company Ltd in partnership with Concentric Birmingham Ltd and Loughborough University will launch a 24 month program of research into engine and driveline disconnection to enable engine downsizing and stop-start technology.
This research project, scheduled to start mid 2015, is enabled by an £599,168 grant from the UK government’s Innovate UK and complements previous projects co-funded by the TSB (now Innovate UK). The programme of research will be performed across the consortium members' facilities in Peterborough, Birmingham and Loughborough.